DIGICOMP - Digital Composites Manufacturing

Current-generation, high-performance (thermoset) fibre-reinforced composites are costly, complex to manufacture, and non-recyclable.

"Next generation" (thermoplastic) fibre-reinforced composites have the potential to combine high performance, sustainability, and significantly lower cost. However, manufacturing challenges have stalled their growth.

Our manufacturing technology has the potential to overcome these issues, increasing manufacturing output, productivity, and value capture in the UK.